Calabi-Yau geometry and string theory/F-theory

String theory incorporates all the amazing breakthroughs in fundamental physics from the 20th century, from Einstein's general theory of relativity, which describes the history and fate of our entire universe, to quantum mechanics, which explains the motion and interactions of sub-atomic particles. Correctly obtaining these broad features is not enough though; what physicists really want to know is what will happen at the next generation of particle colliders, most notably the Large Hadron Collider (LHC) at CERN. F-theory is the name given to a certain class of solutions of string theory, and has recently been shown to be capable of describing important features of particle physics. The challenge now is to find solutions to F-theory which can really describe our universe, gravity and all. To do this we are required to construct special 8-dimensional spaces called Calabi-Yau fourfolds . These are incredibly complicated but beautiful geometrical spaces which are also of considerable interest to mathematicians.The primary objective of this research is to construct solutions of F-theory on compact Calabi-Yau fourfolds, and use these to explain and make predictions about the physics we will soon observe at the LHC. It is also hoped that we will gain further insight into the mysterious and beautiful geometry of Calabi-Yau spaces.

Potential impact
The primary beneficiaries of this project will be researchers in string theory and extra-dimensional models of particle physics. Other beneficiaries will include graduate students and other researchers in maths and physics, and the general public. Understanding of geometry is an underrated transferrable skill - problems from applied disciplines as diverse as cryptography and optimisation can be solved by first 'geometrising' them, as was pioneered in physics. As such, students and researchers from diverse areas of mathematics and physics would benefit greatly from a basic understanding of the ideas behind this project. This may yield direct benefits for their own research, arising from a new perspective on certain problems, or indirect benefits for future research or employment. I will periodically give informal seminars/lectures on geometry, aimed at students or other researchers in the university who may not be familiar with the subject. I will also make available on my webpage copies of my own notes, written for research purposes, which people can access if they are interested in more details. A large portion of the wider public take an interest in science, and are interested in knowing about the latest ideas concerning our universe. In particular, the Large Hadron Collider at CERN, with which this project is partly concerned, has recently garnered an enormous amount of attention, with many people wanting to know why physicists are so excited about it, and what is expected to happen when it is turned on. I will write non-technical summaries of the ideas underlying this research programme, their relation to well-understood physics, and how it all relates to the LHC. These will be presented in accessible electronic format on the internet, and, if the opportunity arises, in popular print media through publications such as New Scientist.